Covid-19 Test Management Platform

Covid-19 Test Management Platform

Is a distributed ledger technology (DLT) based unified platform for test kit suppliers, laboratories, data scientists, public health practitioners and policymakers. It will consist of a mobile based application, desktop consoles and platform integrated together to deliver an end to end process of collating, managing, recording and delivering test data to users. The test management platform provides the whole process of testing and a channel for the parties included. This will help the nation, individuals and companies as a whole.

The system will leverage the immutability, availability and account structures offered by a fast DLT to offer:

1. Stable data that is immutable and anonymous once uploaded
2. Selected access to data - Users will be able to selectively delegate access to their test data based on account permissions
3. Test kit suppliers will be able to track each test kit end to end
4. Laboratories will be able to deliver test results securely and quickly directly to the user's application account
5. The connectedness of the Distributed Ledger allows for large scale rollout of the system without accelerating costs. The platform will be accessible through secure internet connections
6. The selected DLT is fast, scalable with free transactions and data recording, utilising off the shelf servers that are not as energy intensive as current blockchain mining nodes

The platform is suitable for any testing and is therefore reusable with minimum reconfiguration requirement. We submit that this platform will have a positive impact on the collaborative effort of tracking through testing, understanding and the development of vaccines and therapies for COVID-19\. This platform can also form the basis of tracking other pandemics and infectious diseases.